Type 2 Diabetes and the ageing brain: paving the way for new therapeutic approaches

People with Type 2 diabetes (T2DM) often develop "brain-related complications" - they are twice as likely to develop depression, 40% more likely to develop Parkinson's disease, and 73% more likely to develop any type of dementia compared to people who do not have diabetes.

T2DM is an established risk factor for Parkinson's disease, the fastest growing neurodegenerative disease worldwide. T2DM accelerates neurodegeneration, and in particular Parkinson's. It now thought a common link between these conditions is the development of "brain insulin resistance" whereby brain cells stop responding normally to insulin, leading to 'diabetes-like' effects in the brain. In addition to the link between T2DM and Parkinson's, clinical trials using drugs used to treat T2DM in patients with Parkinson's have shown that targeting brain insulin resistance improves Parkinson's: thus, T2DM drugs (specifically the class of Glucagon-like peptide-1 (GLP-1) agonists) have become the first potential disease modifying drugs in a previously incurable neurodegenerative disease.

Whilst incredibly exciting, there are several challenges that limit our ability to improve brain health in T2DM, and to target insulin resistance in Parkinson's. There are no effective methods to routinely identify, monitor, or treat these aspects of "brain health" in diabetes. Some people develop brain-complications despite good control of blood sugars, blood pressure, and cholesterol - suggesting monitoring brain metabolism as a marker of "brain health" may be more relevant. This could lead to new "targets" to aim for, to slow down progression of these conditions, and help develop a way to identify people at risk and individualize treatment to prevent the onset of these conditions.

It is not known how brain insulin resistance drives Parkinson's. If we clarify this, we could answer important questions such as what is the most effective therapeutic approach for this mechanism, who would benefit the most, and how we could measure a good response in people treated with these drugs.

Our project addresses both how insulin resistance in T2DM drives neurological disease, and specifically how treatments for T2DM may modify neurodegenerative disease. We have assembled a group of experts in both diabetes and neurology to help answer these questions both in humans, and in models of human disease.

We will first model brain insulin resistance in patient stem-cell derived neurons in a dish as this will help us to understand how it causes neuronal loss, allows us to test which drugs are the most effective at restoring neuronal health, and identifies biomarkers to track a drug response. As this is a human model, results can very quickly be translated into humans, and we can pick the best drug to take forward into clinical trials.

To understand brain insulin resistance in T2DM and Parkinson's, we have gathered six existing studies and clinical trials, comprising people with T2DM, and Parkinson's, totaling 8,000 people. We will study their brain metabolism (using markers that we developed in our previous work) - during and after they developed the brain disorders, and compare a panel of brain metabolism markers to people without these conditions. Using powerful advanced computer programming (machine learning), we can then see if brain metabolism markers can accurately predict which people are most at risk of developing brain complications; what life style factors worsen or improve brain health, and whether certain diabetic treatments or other interventions are better at restoring brain health than others.